Levelling Up Crossings

Rail crossings, intersections between the railway and roads or paths, remain amongst the most dangerous shared spaces in terms of the level of risk and severity of potential collision. There are over 6000 crossings in the country, all of which carry the risk of misuse. These are either Level Crossings or Pedestrian Crossings, known in the rail industry as "User Work Crossings - UWP".

This project aims to provide Network Rail with a cost-effective, viable product to purchase in the next control period and seeks to rebalance ('level up') the safeguarding of crossings by providing a cost-effective and ethical solution.

The solution will leverage artificial intelligence (powered by computer vision and decision-logic algorithms) to continuously monitor pedestrian crossings and alert rail network staff and the British Transport Police of potential incidents (I.e. crossing misuse, line blockage, trespass). "Alerts" will be provided with images and access video to video footage of the incident in real time, so that a human operator can make a final decision on action.

The project will focus on proving an accuracy level that will enable trust in the system, given the experience of failed projects in the past that where false positives were at an unacceptable level. The learnings can be applied to other forms of crossings (e.g. vehicle).